Development of an electrochemical sensor platform for diagnosis and monitoring of oesophageal cancer at the point of care

Most of diagnostic testing for cancer is currently carried out in centralized laboratories, using invasive sampling and expensive equipment that requires highly trained personnel to operate. The use of "lab-on-a-chip" and biosensor technologies is shifting this paradigm of laboratory-based testing towards point-of-care (POC) diagnostics. Effective POC testing methods however pose stringent requirements and challenges for biosensor development. Despite the vast developments in electronics and microfabrication, little of the progress in the field of biosensing has translated to improved diagnosis of cancer. It remains a challenge to develop portable, low-cost biosensing platforms that can detect multiple analytes simultaneously from complex biological fluids. For this project, an organic electrochemical transistor (OECT) based biosensor will be investigated with the ability to detect multiple species of biomarkers, directly from non-invasive clinical samples for stratification of patients at risk of developing oesophageal cancer. The development of non-invasive, cost effective solutions for multi analyte detection would enable periodic, longitudinal testing of patients. This could be used to better understand the progression of cancer by tracking the events leading up to cancer and monitoring effects due to therapy or stress.

Aims:
The aim of this project is to demonstrate a suitable sensor platform for multianalyte detection of clinical biomarkers directly from non-endoscopic samples, at the point of care. The project will therefore aim to bridge the gap between clinical need and cutting-edge technology development to produce an effective solution for improved patient care and management.

Research Methodology:
The initial objective will be the stratification of significant biomarkers, and to obtain their level of abundance in clinical samples. With an understanding of the required dynamic range of detection for the sensor, several OECT-based approaches will be investigated to achieve the required levels of sensitivity/specificity. Nanoparticle functionalisation of OECTs will also be investigated to improve the sensitivity of OECTs to detect binding events (of nucleic acid and protein), and to explore multiplexed detection of analytes. Upon optimisation of the developed sensor platform, design approaches will be investigated for the effective application of the sensor at the point of care.

Collaborations:
Fabrication of the OECT array and subsequent incorporation of functionalized nanomaterials will be carried out under the expert supervision of Dr. Roisin Owens (Bioelectronic Systems Technology Group). Stratification of biomarkers for optimal treatment, sample acquisition and handling, and sensor validation will be carried out under the guidance of Prof. Rebecca Fitzgerald (MRC Cancer Unit), to ensure the clinical utility of the device being developed. Finally, to enable successful biofunctionalization of nanomaterials for multiplexed analysis of different target species, a collaboration with Dr. Ljiljana Fruk (BioNano Engineering Group) has been setup.

Research Area:
The proposed work lies within the purview of the EPSRC's 'Healthcare Technologies' theme and it is in alignment with the following areas of research, as stated in the EPSRC guidelines - Clinical Technologies, Analytical Science, and Sensors & Instrumentation.

Potential impact
Outputs from the CDT will include both research outputs and the training of cohorts of highly qualified, interdisciplinary postgraduates, expert in a wide range of sensing activities.
WHO WILL BENEFIT: Immediate beneficiaries of the research outputs will be industrial consortium partners in the CDT (currently Alphasense, Rolls Royce, Shell, Cambridge Display Technologies, Nokia, NPL and others). They will help steer the training and research programmes of the PhD students and CDT outputs will feed directly into their research programmes and future strategy. Other interested UK companies will also be able to benefit via outreach activities of the CDT (workshops etc) and recruitment from the CDT's student pool. It is anticipated that both national and international policy makers and regulators, e.g. in the area of environmental monitoring, medical diagnostics, etc. will also benefit from the research output of the CDT in terms of setting regulations commensurate with state-of-the-art sensor technologies emanating from the CDT consortium. Potential public-sector beneficiaries include the NHS (sensing advances for medical diagnostics, patient monitoring etc), Museums and Galleries (new sensing techniques applied to conservation of artworks), Armed and Security Services (new sensing techniques and approaches for threat detection and mitigation, contraband and drugs-of-abuse detection - direct beneficiaries will be the Home office and other government agencies, with whom discussions are taking place), Transport (sensor networks for traffic management, pollution control). Beneficiaries of the sensor-training aspect of the CDT will be the afore-mentioned companies, both in the UK and abroad (e.g. EU), who will be able to employ the highly-trained, interdisciplinary postgraduates produced by the CDT, who will be skilled and experienced in a wide range of sensing aspects and technologies. It is anticipated that some of this postgraduate cohort will also remain in academia and hence will implant their sensor knowledge and expertise in Universities outside Cambridge, to the overall benefit of the UK higher-education sector.
HOW WILL THEY BENEFIT: Sensing technologies contribute to an estimated £200bn global market. Thus, there is a very significant opportunity for increasing the UK competitiveness and share in this large market as a result of the new technologies and research outputs emanating from the CDT, coupled with the uniquely qualified and trained researchers emerging from the CDT who will be able to develop new products and forge new markets in this area, both via SME and large corporations in the UK. Thus, there is a very considerable potential economic upside to this activity, in terms of wealth generation and employment in this sector. In addition, there are appreciable potential societal health and well-being benefits from this Sensors CDT. Sensing is central to medical diagnostics and patient monitoring. Future developments in personalized healthcare monitoring, e.g. networked home-monitoring of patients with chronic illnesses will improve patient outcomes and quality of life, and concomitant cost savings for the NHS. There is exciting potential in combining health care sensing (and indeed many other types of sensing) with mobile phone and wireless technology improving coverage, cost, and speed of response. Better and novel sensors will reduce downtime of transport infrastructure due to targeted preventive maintenance; novel sensors will be less intrusive, but more robust, in security measures for public places, etc. The postgraduate cohorts emerging from the CDT will have been trained in a wide range of activities in addition to sensor science and engineering. They will have been exposed to courses in entrepreneurship, and so will be equipped to start up new ventures. Students will also have greater awareness and experience at teamwork, both through activities in the CDT itself, and during secondment to industry.